Sparse, rank-reduced and general smooth modelling

Smooth regression models are useful when some variable of interest is related to a number of predictor variable in a complex manner, and we want to understand that relationship. In many cases the complexity of the dependence between the variables means that it is impractical to follow the traditional statistical approach of writing down a simple statistical model describing the relationship, in which only a few unknown parameters are to be estimated. Instead the statistical model is specified in terms of unknown smooth functions of predictors, for example `log blood pressure is given by a smooth function of age plus a smooth function of weight and height plus a smooth function of hours of exercise per week'. The statistical challenge is then to estimate the smooth functions. Given decades of work on the theory and computation of these smooth models, their use is now widespread and almost as routine as that of traditional regression models. However there remain several practical obstacles to their use, in exactly the complex data situations in which they should be most appealing.

1. Current methods allow either the effective modelling of short range spatial, temporal or spatio-temporal correlation, via sparse computational methods, OR the modelling of complex relationships involving many variables, via reduced rank methods, but not both. However it is complex models with short range residual correlation are exactly where such smooth models are most practically appealing.

2. In the reduced rank setting, that allows feasible computation with highly complex models, the most reliable and efficient computational methods are so far restricted to situations where variable of interest comes from the exponential family of distributions (normal, Poisson, binomial etc). But given the proven wide utility of such methods, there would also be many applications for similarly reliable methods for models where the variable of interest follows a very different distribution to those in the exponential family (for example it might be the waiting time to an event, or the occurrence of an event at a spatial location).

3. Increasingly researchers and companies are seeking to analyze very large datasets, which are simply infeasible with current smooth modelling technology.

This project aims to address these challenges, thereby massively increasing the practical scope and utility of this class of models. In particular the project will seek to find novel ways to hybridize the sparse and reduced rank approaches to smooth modelling to resolve issue 1; to build on experience with the exponential family methods to develop reliable and efficient methods for variables from a much more general class of distributions, to resolve 2; and to develop novel and efficient algorithms for handling large and complex models that can be readily parallelized on cheap standard computer hardware, to address 3. The methods developed will be implemented in free open source software, building on the PIs successfully mgcv package for generalized additive modelling, in the R statistical computing environment. The methods will also be disseminated via a textbook, short courses and the provision of web resources.

Potential impact
High quality statistical methods and software provide part of the essential infrastructure for large parts of science and business. This proposal is designed to strengthen this infrastructure in a very direct way, by developing methods aimed at the problems that most users of current smooth regression methods would most like to be solved: that is dealing with high frequency autocorrelation in complex smooth regression models, dealing reliably with models well beyond the exponential family, and dealing computationally with complex high rank models of very large data sets. By providing free open-source software implementing the methods the project will deliver the methods directly to where they will achieve maximum impact.

The ultimate societal and economic impact of the work will be achieved via the use of the developed methods in science, industry, business, public health and environmental management, in particular. For example generalized additive models are currently used quite widely in fisheries management as part of the information generating process that leads to quota setting and policy, but here problems of un-modelled residual spatial autocorrelation and or very large datasets (e.g. from commercial catch data) are endemic.

In addition to the provision and maintenance of high quality software, the project will foster this impact via short courses, a text book targeted at statistical practitioners outside academic statistics, the production of web resources, and continued electronic interaction with software users.

In addition direct impact on Electricite De France's business is expected via collaboration on short term electricity demand modelling as part of this project. Of our collaboration to date, Yannig Goude of EDF writes that it "has clearly a concrete impact on our work at EDF." and goes on to list 3 specific areas.
1. The methods are used to discover and investigate new effects and properties of the electrical load on the French national electricity grid. A number of such effects have subsequently been incorporated in the parametric models currently used for operational forecasting.
2. The methods have been successfully employed in pilot studies on EDF subsidiary companies, and are currently being further developed for operational forecasting purposes for these companies.
3. The methods have been used operationally on the French national grid as a tool to help operators when special meteorological events happen (extreme temperatures or temperature variations, for example). In these cases the mgcv GAM based models capture the electricity grid load dynamics better than the current operational models, and are used to correct the operational models.